Experimental determination of the structure and performance of organic friction modifiers in solution and in tribo-contacts

The PhD will focus on using developing/ optimising the bespoke-built tribo rig for in-situ neutron reflection studies of additive structure at the solid-liquid interface, with changes in load/ speed to produce the different trobological contacts encountered in the Stribeck Curve. Experiments will be performed in a semi-dynamic mode, investigating the structures found in contacts in real-time. Experimental results obtained (for both organic friction modifiers and in combination with other additives) will be simulated by a group at Edinburgh University to provide a mechanistic understanding of the processes by which organic friction modifiers function both in solution and in forming films at the solid-liquid interface.